Disabled and Disempowered: Administrative data studies on the criminalisation of, and rehabilitative outcomes for, people with neurodisability

Disabled and Disempowered: Administrative data studies on the criminalisation of, and rehabilitative outcomes for, people with neurodisability

School to Prison Pipelines: Modelling risk trajectories for children and young people with neurodisabilities in contact with the criminal justice system.
Applying advanced statistical models, including machine learning and multilevel modelling, to large forensic datasets. This includes datasets from prisons and from alternative provision school settings. The aim of this is to better understand and predict risk of outcomes such as violence, poor mental health, and recidivism in prisoners, and contact with the criminal justice system in adolescents.